Machine Learning in Hydraulics and Fluid Mechanics

Machine Learning in Hydraulics and Fluid Mechanics
In the first year of the Integrated PhD, student will attend an induction and introductory training programme followed by taught modules.